Chew: The Significance of Food in Contemporary Irish Poetry

Food has had a defining impact on Irish literature. The Irish Literary Revival, as seen in the work of Douglas Hyde and others, was in part inspired as a way of preserving the Irish language tradition which had been devastated by the Great Famine. The spectre of the famine haunts the writing of many major figures of Irish writing who were born and grew up in its immediate aftermath, such as Synge, Yeats, Joyce and Stoker. This influence continues to be seen right through to contemporary Irish poets for whom food, and its absence, is still a prominent feature within their work. In reference to Paul Muldoon's poem 'Aisling', Edna Longley questions "whether Ireland should be symbolized, not by a radiant and abundant goddess, but by the disease anorexia" (Longley 3). Quoof, in which 'Aisling' appears, is itself replete with food references; from psychoactive mushrooms to lemon sorbet and trifle. As noted by Mac Con Iomaire, food plays a significant role in the work of Seamus Heaney; with examples including the barley that grows from the pockets of dead rebel soldiers in 'Requiem for the Croppies' and the "deliberate eating" that occurs in 'Oysters' ("The Food Trope" 373). Another important Irish poet in whose work food features prominently is Matthew Sweeney. In King of a Rainy Country, his collection of prose poems set in Paris, food is ever-present and in poems such as 'Pommes Sautées' it is held up as a dynamic historical object. Food is brought to the forefront of historical significance in the poem 'Imperial Measures' by Irish poet, Vona Groarke, which examines the events of the 1916 Rising through the lens of food and hunger.
The study will investigate the dichotomy of food and hunger within the context of contemporary Irish poetry and will examine the ways in which food is represented as both an uplifting and destructive agent within it. In pursuit of this, I will engage with a number of critical methodologies such as Marxist literary criticism and schools of thought associated with ecopoetry. I propose to investigate the following questions during the course of the PhD:
1. How significant a role does food play in the work of contemporary Irish poets, such as Muldoon, Groarke and Sweeney, and to what extent does it reflect a uniquely Irish perspective?
2. To what extent does food within contemporary Irish poetry inform our understanding of wider concerns such as class, politics and religion within that work?
3. To what extent does the legacy of the above prepare a new generation of Irish poets for writing about modern food concerns, e.g. changing attitudes to nutrition and health, food security in the face of climate breakdown?
I will write a collection of poetry taking food as its central theme: emotional relationships people form with particular types of food and meals and how these relationships are threatened by worsening climate breakdown and the associated political turmoil. How will the traditional Irish diet, so reliant on meat and dairy, be affected by the increasingly prominent ethical and environmental concerns associated with animal products? How will attempts to reduce our carbon footprints affect the types of food imported from overseas that have become staples in many Irish people's diets? I will address these questions by engaging with prominent images associated with food, such as the bull/cow, and exploring how present circumstances transform and refigure these traditional symbols. I will engage with a variety of forms of food writing. I am interested in recipes and cookbooks as these forms of writing are rarely a simple set of instructions but rather carry with them an emotional and cultural context. I am interested in the "productification" of foodstuffs and how food operates as a commodity within a capitalist system, and particularly the types of language that come to be associated with it, as perhaps best exemplified by the unusual diction of food websites caused by search engine optimization.